The University of Northampton and West Northamptonshire Council - AKT4

To empower individuals facing addiction, we're developing an accessible virtual reality application. It offers a safe and easy way to practice vital coping and mindfulness skills anytime, anywhere in a virtual environment, fostering resilience and supporting recovery. Simply put on a VR headset to embark on your transformative journey.